How a bilingual environment influences the development of the auditory cortex in children with cochlear implants

The research project will be developed during the MRes year of the students funded study and this section will be updated again when the student starts her PhD proper and more specific detail is known about the project.